Materials for Renewable Energy NaturE's Way (RENEW)

At current rates of consumption, many of the materials we use to make today's clean energy technologies could be scarce or gone in decades or less. Furthermore, improving the performance of materials for clean energy generation, resulting in higher efficiency processes, remains a critical need. PIRE: RENEW will use biological-based materials to both improve material performance and create sustainable replacements in clean energy technologies, focusing on applications such as solar and wind power rather than liquid fuel. An international research program will be built around this focus. This program will draw together the interdisciplinary expertise necessary to develop replacements that provide improvements in function, consider current and future global raw material availability, and are designed to mitigate environmental impact both in production and disposal. Students involved in this research will be trained in an interdisciplinary and global approach to sustainability problem solving. Together, these elements will allow PIRE: RENEW to create an international research nexus, one that can provide advanced sustainable material solutions for a broad range of energy technology challenges, and educate students to be valuable for industry and academic paths.
Intellectual Merit: PIRE: RENEW's research will explore the use of naturally derived and other biobased materials in renewable energy applications where intermolecular and interfacial interactions play a key role in self-assembly and aggregation, in building structural materials with exceptional properties, and in nanoscale optoelectronics. To carry out this vision, interdisciplinary research will:
- Explore building wind turbine blades from biobased nanocomposites with engineered interfaces consisting of cellulose nanofibers and biobased epoxy thermoset and polyester thermoplastic matrix materials. These innovative biobased nanocomposites will be compared with nanocomposites consisting of biobased or petroleum-derived resins and functionalized carbon nanotubes.
- Explore molecular and supramolecular structure-property relationships relevant for charge transport and transfer in self-organized molecular dendron and electronically functionalized biobased cellulose nanowhiskers, bacterial cellulose fibrils, and sophorolipid surfactants for solar energy applications
Need for International Partnership: New sustainable materials from readily-renewable carbon sources developed in the Gross research lab (NYU-POLY) with collaborators (UMONS, Bologna) provide the critical research nexuses with the wind energy research of Manas and collaborators (CWRU, Santa Catarina) and the solar energy research of Singer and collaborators (CWRU, Penn, Sheffield). Only through the connection of these international partners is the research vision achievable, as it requires specific expertise and facilities of i) materials synthesis (Gross, Percec), ii) processing (Manas, Singer, Percec, Dubois, Pezzin, Fontana, Coelho), and iii) characterization (Ungar, Scandola, Manas, Singer) to create its intended materials - as well as to provide students an international/interdisciplinary education.
Broader Impact: The new materials and understandings created could apply to sustainability outside energy (e.g., consumer products). Faculty lectures given at international locations will be open to students outside the PIRE, both in person and in posting to the Internet. A website and legacy of web-based educational materials created by the PIRE team will share its research and give the opportunity to the scientific community to respond through posts, project ideas, video, etc. The website will also publish a clearinghouse of gathered links/articles on sustainable materials and renewable energy applications. "Sustainability challenges" taken on by student teams with input from business, policy, and environment faculty will also be written up as educational modules.

Potential impact
Our integration of research and education revolves around extended international exchanges for post graduate students and PDRAs, and on an ongoing series of educational mechanisms that include these graduate students, undergraduates, and - when appropriate - external experts. The following mechanisms will build teams across levels of experience and disciplines, as well as broadly communicate

- LEGACY OF WEB-BASED EDUCATION MATERIALS
A website will be created with levels of access that will serve multiple constituencies with interest in sustainable materials.

- BRIDGING DIFFERENCES THROUGH EXCHANGE
Students and PDRAs will be engaged in learning how to bridge disciplinary and spoken languages.

- BRIDGING DIFFERENCES THROUGH CHALLENGES
Students will solve "sustainability challenges" in simulated exercises conceptualized with experts from outside the PIRE faculty team. Challenges will come from experts in business, policy, or the environment.

- INTERNATIONAL PROJECT MEETINGS
U.S. partner institutions will design and host multi-day meetings on the PIRE work at their university during the five years. All U.S. students and faculty will attend, and all foreign faculty and students will be invited - leveraging international funding outside of PIRE - or will be involved by webinar/videoconferencing.